Defining the role and mechanisms of miRs in cartilage ageing and disease

The musculoskeletal system is severely affected by the ageing process, with many tissues undergoing changes that lead to loss of function and frailty. Articular cartilage is particularly susceptible to the age-related disease, osteoarthritis (OA). OA is the most common degenerative joint disorder worldwide, affecting 8.75 million people in the UK and presents with degradation of articular cartilage, leading to loss of joint mobility, function, and chronic pain. However the molecular mechanisms associated with age-specific and OA-specific changes in cartilage are poorly understood.
MicroRNAs (miRs) are novel gene expression regulators, which control tissue homeostasis in response to environment and intracellular changes. Their expression has been shown to be dysregulated during human and animal ageing in a number of different systems/tissues. miRNAs are differentially expressed in cartilage during ageing and in OA, and are thought to play a role in the regulation of important transcription factors involved in the development, maintenance, and repair of cartilage. Moreover, our small RNA-sequencing data from the femorotibial joint of C56BL6/J male mice, confirmed the differential expression of specific miRNAs with age and an in vivo model of OA (destabilisation of the medial meniscus). In addition we have preliminary data which has identified biologically relevant mRNAs and their targets in human knee OA and ageing cartilage.
We postulate that alterations in miRNA expression in the ageing cartilage result in a dysregulation of gene expression and hence altered chondrocyte phenotype contributing to the age-related disease OA. This will be tested by investigating the following overarching objectives:

1. Establish differentially expressed miRs in normal and OA chondrocytes during ageing using small RNAsequencing. This data will be produced as a by-product of a study being undertaken by the primary applicant to generate findings for small nucleolar RNAs and is funded by a Wellcome Trust Clinical Intermediate Fellowship.

2. Characterise selected target genes based on known or predicted function microRNAs validated from objective 1 through qPCR analysis and 3'UTR reporter assays, as well as microRNA gain- and loss-of-function approaches.

3. Investigating the role of physiologically relevant microRNA:target interactions predicted to regulate extracellular maintenance and cartilage homeostasis in chondrocytes. These studies will be undertaken in vitro and in vivo by analysing the phenotypes resulting from microRNA gain- and loss-of-function approaches.